Organic garden

Firstly we will need a chemical analyst to come and evaluate the chemical composition of the soil at the site to determine if it is suitable for sustainable growing. Factors such as the pH level and level of contaminants within the soil will need to be determined and dealt with accordingly as these can affect fertility. We would also like to consult a design expert in regards to maximising the very limited space available to us, which would insure the highest possible return on our investment.